Catalasomes: Switchable, Programmable Catalytic Nanoreactors

The synthesis of organic molecules lies at the heart of the production of many of the materials that we rely on in the modern world, from pharmaceuticals through to fine chemicals and advanced materials. However, the process of synthesis, employing a 'toolbox' of techniques, applied in a tried and-tested order has not changed radically for many decades: we have added many tools, but the toolbox itself remains essentially the same as it was in first half of the twentieth century. A fundamental drawback with this approach is the time involved in designing, testing and delivering a new synthesis of a complex target, which can take from take months to years to achieve. How can nanotechnology be used to fundamentally change this?

Future gazing allows one to envisage a new way of producing complex molecules using small, hypothetical 'Universal Molecular Synthesisers' (UMS) that iterate rapidly to the best synthetic approach via evolutionary algorithms coupled with predictive modelling and feedback from real-time reaction analysis. Clearly the delivery of this 'disruptive technology' lies some considerable way in the future, but we can at least ask: how do we take the first steps towards this goal? More specifically: what would be the key functional components of a UMS?

We believe a prime candidate for investigation is a synthetic construct that fuses inorganic and biological components to produce a switchable, programmable catalytic nanoreactor: the "catalasome"; effectively a synthetic organelle. In this short proof-of-principle study we aim deliver functioning examples of catalasomes and show that the eventual product from a given reaction can be determined not by the reagents present or their order of addition, as would be the case in classic synthesis, but rather by the programming of a multiple-catalasome containing system.

Potential impact
As this is a short, proof of concept project, immediate key beneficiaries (1-3 years) will be scientists working in the fields of nanotechnology, catalysis and synthesis. We anticipate that successful proof-of-principle will engender considerable new research activity at the intersection of these three fields, possibly creating an entirely new sub-discipline and accordingly we will target the communication of the research outputs to these key audiences. Subsequently, as the on-going programme matures, the audiences will expand to encompass areas of programming and complex systems control.

In the longer term (5 years+) the new programmable synthetic nanoreactors will be highly commercially attractive. We anticipate either licensing technology to specialist nanotech companies or establishing our own spin-out company. In the very long-term, providing developmental follow up studies are successful, we believe that catalasomes could be a genuine 'disruptive technology'. As is the case with all paradigm shifts, it is impossible to prejudge both the reach and significance of the potential impacts with any real confidence, but they could be huge with major opportunities for wealth creation and UK-based economic growth.

The ultimate goal of this on-going research programme is to deliver the 'Universal Molecular Synthesisers'. In the far future (30-50 years?) such systems may render many larger-scale industrial processes obsolete, instead synthesis would become a local, sustainable cottage industry. Taking pharmaceuticals as an example, (hypothetical) automatic personal diagnostic units could programme the UMS which would produce tailor-made drugs with no external intervention: this would be the ultimate in 'personalised medicine' which would impact profoundly on both health and society.

Beyond inspiring new research horizons, and delivering new disruptive technologies, we believe this project captures the imagination in a truly exciting manner, making it ideally suitable for public engagement activities in the near future.